Discovery of new p-type transparent conducting materials for applications in the flat glass industry

This project is part of a collaboration with NSG, one of the world's largest manufacturers of glass and glazing products for the architectural and automotive industries. The project specifically aims to discover and develop new p-type materials with high optical transmission to enhance the functionality of glass towards a variety of applications such as solar energy control into buildings, photovoltaics or displays. The project will involve working with other researchers who are using computational and machine learning methods, to inform the materials selected for exploratory synthesis. The project is based at the Materials Innovation Factory at the University of Liverpool and may include the opportunity to use of the laboratories at the NSG Group Technical Centre at Lathom, Lancashire.